Unlearning AI

Artificial Intelligence (AI) is a powerful technology that utilises many (shared) resources and has far-reaching impacts for individuals, populations and our wider ecologies. We have to (re)think carefully about its role, particularly in light of the emergence of Generative AI (GenAI) and the environmental costs of computing. However, the discourse around these topics is not inclusive or accessible. There are several assumptions which have become hegemonic and act as barriers for innovation in AI research, which has farther-reaching consequences. For the renewal, the PI will explore three of these that are interconnected under a conceptual umbrella of "Unlearning AI".
``Unlearning” has different meanings, depending on the discipline, such as cognitive restructuring, dismantling of habit, or cognitive load associated with switching from one mental model to another. Unlearning AI will draw from queer philosophy and theory to expand on these definitions, including power relationships and the influence of dominant discourses in how we build our understanding of AI. The aim of this research is to subvert the dominant discourse with alternative models of AI research and development, which can lead to innovation that serves public interest over profit.
The first assumption is that increasing data and power to AI will result in improved reasoning (the concept of Large Reasoning Models, LRMs). Recently, researchers at Apple showed that LRMs "face a complete accuracy collapse beyond certain complexities." Models failed to reason consistently or apply the correct algorithms for certain tasks. In our team, we are exploring how our values/beliefs offer a banner of understanding; of interpreting complexity in very specific and useful ways. Values allow us to prioritise, guide ethical judgement, frame problems, filter information, and resolve conflicts. When others (effective altruists, rationalists, etc.) discuss the "Alignment Problem", they tend to talk about values as necessary for determining the goodness of AI. We are suggesting they may be necessary for AI to function past a certain threshold of complexity and we will experiment with this in the upcoming renewal.
There is a second assumption that it will be possible to arrive at consensus on the values that AI should have that will be universally applied. Unlearning AI makes a different assumption, that plurality is inevitable and useful for innovation. Our team will explore the interconnection between subjectivity and objectivity in AI research, across the dimensions of individual -> group, and experience -> interpretation. This will include the further development of "Thought Collectives" (Ludwig Fleck) to support collective AI prototyping, exploring the use of GenAI for personal self-reflexivity, and bringing reflexivity back to the analysis of qualitative data with GenAI through curated training data and fine-tuning models to researcher positionality.
Finally, our previous research highlighted unequal distribution of benefits through AI as an important feature of harm often ignored in frameworks associated with Ethical, Fair or Responsible AI. It is necessary to unlearn the ethos that preventing negative impacts is only (or mostly) related to direct harms. Instead, we will explore ways of measuring and articulating how the benefits of AI impact power relationships within institutions (such as universities, charities, hospitals, etc.).
This research is driven by a clear purpose (shifting power), executed with rigor and integrity (using all tools/methodologies available), and supported by resources (UKRI and the Open University). Dissemination plans include publications, but also public engagement via podcasting and post-disciplinary collaboration.